Coffee Board: Designing an energy-light closed loop system for waste coffee and plastics

Re-worked is a not-for-profit company that sets out to reduce the amount of post-consumer coffee and plastic waste that gets sent to landfill and offer a closed loop coffee recycling service to business. The funding will be used to redesign and commercialise a product called Çurface that is a composite of waste coffee grounds and plastics. There is high demand from businesses to use Çurface as a construction material, however the processing costs are currently too high. Initial research suggests that a new processing design and technique could reduce the energy intensity, amount of materials and manual labour required in manufacture, making Çurface more commercially viable for its target customers. The feasibility study will conduct further investigations into this new processing technique, create prototypes and trial a closed loop coffee recycling service collecting coffee waste and then fitting the newly designed Çurface in a London-based coffee shop.